Hybrid Testbed for Quantum Computing: Bridging Deterministic Light Sources and Silicon Photonics

This project aims to create a testbed for networked quantum information processing by integrating deterministic single photon sources (SPSs) with cutting-edge silicon photonic circuits, both operating in the telecom c-band. Through innovative approaches, the project will enhance SPS performance to meet the rigorous demands of photonic quantum computing while advancing techniques for scalable epitaxial growth. Key developments include deploying deterministic SPSs in a networked quantum computing testbed, alongside advanced silicon photonics with integrated electro-optic switching networks and on-chip superconducting detectors. This will enable advanced demonstrations, such as hybrid photonic qubit networking and entanglement generation, to demonstrate the functionalities of new hybrid architectures to advance fault-tolerant quantum computing systems.